Development of an in vitro tissue engineered intestine for drug testing

The development of an in vitro gut model that mimics mechanical, secretive and absorptive properties of the human gut could potentially replace experimental animal models. Moreover, a tissue engineered intestine (TEI) using a combination of autologous cells and scaffolds would help to accelerate intestine tissue engineering and overcome limitations related to transplantation. The lack of an appropriate combination of intestinal cells and scaffolds has limited the therapeutic advancement of TEI. It has been suggested that natural scaffolds derived from decellularized organs are preferable since they maintain the signals needed for cell proliferation and differentiation in the extracellular matrix (ECM). Professor De Coppi's group has extensive experience on natural scaffolds and has recently created a natural intestinal scaffold that maintains the crypt-villus architecture. Dr Li's group has developed efficient techniques to isolate and expand human derived stem cells from intestinal crypts into organoids. We are now interested in establishing a collaboration to develop innovative technologies for TEI which could be used in biological research in collaboration with Dr Dal Negro at GSK.